IPS Fellowship Extension

We are applying for a 2-year extension of IPS Fellow Gill Prosser at the Institute of Cosmology and Gravitation (ICG) at the University of Portsmouth. Since March 2015, Gill has been responsible for changing the innovation culture of the ICG, increasing staff involvement in impact projects by a factor of three. She has also supported key regional innovation projects through her support of the South-east Physics Network (SEPnet), including a new doctoral training centre (DISCnet) with 6-month industrial placements, and industry-sponsored studentships via the Radiation Detection Doctoral network.

The extension of her IPS fellowship will be vital for both new and existing projects. For example, we have a portfolio of on-going projects that require additional development to bring them to commercial fruition, including projects with smart energy companies, collaborative research with the cardiology unit of King's College Hospital Trust, as well as public engagement projects with museums and science centres. The Fellow will also help foster new innovation projects with the recently established Gravitational Wave Group at the ICG and the new School of Mathematics and Physics at the University of Portsmouth.

In line with the government's Industrial Strategy, The IPS fellow will continue to focus on opportunities within data science, machine learning and artificial intelligence within our thematic areas of energy, health, environment and public engagement. The Fellow will continue to build collaborations for these opportunities and seek funding from the companies directly and from external funders, e.g. UKRI, InnovateUK, STFC.

The Fellow will continue to support SEPnet, but now focused on established collaborations like DISCnet (www.discnet.org.uk) and local astronomers at Southampton.